ICURe Exploit Funding: FY24 round 1

In the realm of healthcare, an invaluable resource lies within the vast repositories of Electronic Health Records (EHRs). These Electronic Health Records holds the potential to revolutionise clinical trials, improve the delivery of healthcare services, and expedite studies which can help us discover more about why certain groups develop ill health. Nevertheless, harnessing the full potential of this complex and extensive data in a safe, transparent and patient-led manner poses a formidable challenge.

This is where we at Dexter can help. We have developed a groundbreaking software from the University of Birmingham, designed to transform medical records into life-saving insights. Currently, a research software, Dexter promises to redefine healthcare data processing and analysis.

Dexter's process is simple: Users pose clinical questions via web forms, and Dexter's advanced algorithms, crafted by leading academics, deliver outcomes. It's akin to an on-demand data scientist. The result? Comprehensive charts, reports, and datasets ready for analysis, all in minutes.

But Dexter's evolution is ongoing. Plans are underway to upgrade it to a commercial-grade suite, enhancing speed, security, and user-friendliness. The aim is versatility, ensuring Dexter's compatibility with diverse data types, settings, and systems. Beyond healthcare, Dexter could be applied to any public sector dataset. Our goal by acquiring this funding is to advance Dexter to an enterprise-ready software-as-a-service (Technology Readiness Level 8), broadening its user base.

Key enhancements include:

* Optimising the middleware for speed and scalability.
* Fortifying the back-end for diverse health records.
* Designing a modern, intuitive front-end.

This will ensure Dexter's adaptability across environments and datasets. Additionally, to safeguard its uniqueness, we're pursuing copyrights and patents for our algorithms.

Dexter's vision is to democratise Real-World Evidence, making it universally accessible. This platform can reshape healthcare and boost commercial research. Project outcomes will focus on software optimisation, beta tester feedback, and showcasing enhanced client performance. These insights will inform the Minimum Viable Product, leading to a restricted post-project release and Dexter's eventual public launch.

In an era valuing healthcare data, Dexter stands poised to unveil its immense worth, promising swifter, efficient healthcare, benefiting countless lives and potentially saving billions for entities like the NHS.